Partner choice: How does a host select and control its microbiome?

Technical abstract
We have begun to understand how protective mutualisms form between antibiotic-producing bacteria and eukaryotic hosts, using a combination of chemical ecology, microbiology and modelling. Our screening model and the experimental techniques we have developed using attine ants are applicable to all protective mutualisms, and this includes plant roots, which also form stable interactions with antibiotic-producing bacteria to protect themselves against fungal infections. This could enable the manipulation of crops and / or agricultural soils to incorporate antibiotic-producing strains and increase crop yields. We have built a collection of >400 antibiotic-producing strains from attine ants, including so-called “rare” actinomycete strains which are under-explored for antibiotics. Hutchings and Wilkinson are currently using PacBio genome analysis and 2D NMR to elucidate the pathway and structures of two novel antibiotics, one of which inhibits a multidrug resistant (MDR) human pathogen called Scedosporium prolificans. Mining the genomes of all 400+ strains will identify more novel secondary metabolites that may be useful as anti-infectives either in the clinic or in agritech